Geometry, Topology and Combinatorics of large random simplicial complexes

This project belongs to the field of stochastic topology which studies properties
of large random spaces and predicts their geometric, topological and combinatorial
properties. The relationship between stochastic and classical topology
is similar to the relationship between statistical and classical mechanics.

The predictions of stochastic topology become increasingly accurate when the
random space becomes "large" (in certain sense), i.e. when the methods of
classical topology become inadequate. The tools of stochastic topology may be used for
modelling large complex systems in various practical applications. The methods
and results of stochastic topology might also be useful in pure mathematics for
non-constructive existence proofs in topology.

First models of random simplicial complexes and smooth compact manifolds
appeared around 2006 and are the object of intensive current research. We may
mention random surfaces, random 3-manifolds, configuration spaces of random
mechanisms, and several different models of random simplicial complexes.
The proposed PhD project will be focused on topological properties of random
simplicial complexes in the new multi-parameter model. We are interested
in homological properties of random simplicial complexes and in phase transitions
which happen at some critical values of the probability parameters.

The project involves tools from various areas of mathematics such as algebraic
topology, combinatorial group theory, spectral analysis and elements of
probability theory.